Bringing Cultural Heritage to Life

RichCast: Advancing Cultural Heritage Through Interactive Multimedia Experiences

Panivox is developing RichCast, a ground breaking, browser-based interactive multimedia platform designed to revolutionise how audiences engage with cultural heritage. This 12 month project will deliver cutting-edge, multilingual, and immersive experiences accessible on any device, without the need for installations. In collaboration with the British Motor Museum, we aim to showcase RichCast's potential through two engaging and innovative demonstrators.

Key features of the project include:

1. Multilingual Pipelines: By integrating advanced AI-driven tools, RichCast will automate the creation of text, audio, video, and image assets in seven European languages. This will ensure cultural experiences are inclusive and accessible to global audiences, enhancing the region's reputation for innovation.

2. Web-Based Payments: RichCast will introduce secure in-browser payment functionality, enabling users to purchase and unlock interactive experiences directly within the platform, enhancing accessibility, supporting future scalability and the ability to share the revenue with museums.

3. Interactive Visitor Engagement: Enhancements to RichCast include touch-and-drag navigation and integrated QR code scanning during experiences, making it intuitive and engaging for all age groups. These features will be integrated into both mobile and kiosk-based demonstrators, showcasing the versatility of the platform.

4. Research and Feedback Integration: A vital component of this project involves researching the use of RichCast in cultural heritage. Feedback will be gathered from visitors using the RichCast demonstrators and from museum staff working with the RichCast editor. This data will directly inform ongoing platform development, ensuring its effectiveness and relevance to cultural organisations.

5. Staff Training Materials: We will develop comprehensive training materials for museum professionals, empowering them to independently create and manage RichCast experiences. This will foster skills growth and enhance the technological capabilities of heritage organisations in the region.

6. Advanced Analytics: Integrated analytics will provide insights into visitor engagement, helping cultural organisations optimise and personalise their offerings and spend time improving the visitor experiences based on those insights.

This project will cement Coventry and Warwickshire's position as a hub for technological and creative innovation. By showcasing RichCast's capabilities, it will attract attention from cultural institutions across the UK and beyond, bringing new opportunities to the region. Furthermore, the development of RichCast will create jobs, foster collaboration within the local creative industries cluster, and contribute to long-term economic growth.

RichCast represents a significant step in bridging cultural heritage and immersive technology, offering unparalleled opportunities for both audiences and institutions while highlighting the creative strengths of Coventry and Warwickshire.